Antiviral Personal Protective Equipment

Coronaviruses are transmitted from an infectious individual through large respiratory droplets generated by
coughing, sneezing or speaking. These infectious droplets are then transmitted to the mucosal surfaces of a recipient through inhalation of the aerosol or by contact with contaminated fomites such as surfaces or other objects. In healthcare settings, personal protective equipment (PPE) plays a crucial role in interrupting the transmission of highly communicable diseases such as COVID19 from patients to healthcare workers (HCWs). However, research has shown that PPE can also act as a fomite during the donning and doffing process as severe acute respiratory syndrome coronavirus 2 (SARS-CoV-2) can survive on these surfaces for up to three days. This creates a need for more effective PPE materials that can provide antiviral protection. In this proposal we aim to develop a dual action antiviral/antifouling coating to lower the risk of transmission of the SARS-CoV-2 to HCWs from COVID19 patients. This project will deliver antiviral/antifouling coatings that can be readily applied to PPE surfaces such as faceshields that are likely to encounter a high level of viral load and would be of great benefit to the health of clinical staff. Furthermore, this project has embedded into its planning a rapid pathway for optimisation, translation, and upscaling of manufacture to deliver a low-cost technology within a short timescale.